Leeds Beckett University and 600 UK Limited KTP 21_22 R4

To create and deploy a bespoke strategy for market segmentation and entry underpinned by a unique model for talent management and succession planning to ensure a sustainable and profitable business approach.